New online Build a Bar service & Edible Chocolate Candles

Cocoa Amore's first shop opened in 2013 with the goal of bringing the chocolatier's theatre to the high street.

The founder established the company in 2009 with only £100, and he taught himself how to produce chocolate products using online videos.

Cocoa Amore has grown to 3 stores and an e-commerce business, with ambitions to scale up through a franchising model. During the pandemic, it was necessary to move all of the operations online, and although the shops have reopened, they've continued to carry out R&D testing to identify new ways to innovate and grow their online sales.

**Thanks to the Create Growth Fund grant, they've been able to develop two new product lines:**

1. An online ordering platform for customisable chocolate bars for the gifting market. Customers can choose from a selection of mold shapes, types of chocolate, toppings, and decor. We're able to offer over 72,000 unique variations of bars, and once we've built your creation, we dispatch it in our letter box-friendly presentation boxes.
2. Edible chocolate candles for the gifting market. Customers can choose from a wide range of designs and flavours that are produced to be a safe and a delicious addition to any birthday cake.